arcd

**arcd** is a cloud-based video asset storage system for all professionals who use video.

**arcd** offers simple and efficient video archiving and storage, allowing brands and video professionals to make the most of their assets - from sharing footage across internal departments to enhancing the process of working with external agencies. **arcd** allows brands and production companies greater control over their video assets and to be more responsive within their own campaigns and make the most of their own archive.

Moreover, **arcd** reduces people's data footprint (proper archiving means less storage) & facilitates remote working, reducing commutes, and encouraging global collaboration, and mitigating against re-shoots.

All in all, **arcd** enables customers to increase their return on investment in content production, whilst reducing their impact on the world. It is no surprise that **arcd** is proving invaluable for clients.

The next part of the journey is for **arcd** to become a fully self-serve offering so that it can reach a much wider audience, allowing more people to make the most of their assets.